Patent Development Scheme

M I Products Ltd require advice from an external expert with initial plans to design, develop and manufacture a completely new patio door system, with a modern, ergonomic and efficient design that will satisfy the new Part M Building Regulations. Advice is needed in terms of product performance, security, aesthetics, as well as intellectual property protection and commercialisation.